Dosimetric Efficacy of Nanoparticle-Mediated Photon Radiotherapy

External beam radiotherapy has been instrumental in effectively treating and controlling cancer malignancies at various anatomical sites since the 1950s. During megavoltage photon therapy, the incident photons are scattered, causing secondary Compton electrons to subsequently deposit their energy within the tissue though ionisation processes. It is this energy transfer that results in the majority of the dose to the tumour volume. In the field of nanotechnology, functionalised gold nanoparticles (AuNPs) have had promising results within alternative modalities for both the diagnostic and treatment component of the patient's cancer pathway. An example of their utility includes Raman nanotheranostic (RaNT) technologies that aims to provide minimally invasive early detection and therapy for cancerous tissues [1][2]. Furthermore since 2004 [3], gold nanostructures have been the research focus of potentially improving the efficacy of current radiation therapies by raising the effective treatment dose within the vicinity of the tumour, hence inducing DNA strand damage. It is intended that this project will contribute to this area by investigating the dosimetric improvement from introducing nanoparticles of select properties within a patient representative in-vitro medium or cell culture. This would reflect a potential clinical stage where external beam therapy would be coupled with intravenous injection of nanoparticles. The project will focus efforts on investigating and providing insights into what recommendations should be made regarding the choice of radiosensitising agent to achieve a valuable dosimetric benefit within this energy regime. This project supports the alignment with the EPSRC healthcare technologies theme by reflecting a clinical need to develop more effective cancer treatment strategies. The theme underpinning this proposal is multidisciplinary, addressing the healthcare challenge within oncology of maximising tumour control in radiotherapy using the physics of particle interactions. Despite this field being at the early stage of development from a clinical implementation perspective, the results can have a strong hospital translation since therapeutic linear accelerators are in widespread utility in a number of NHS oncology centres across the UK and globally